Governing rivers as legal persons: Developing a kin-centric rights framework to address Brazil’s river crisis

Is the granting of legal rights to rivers an effective way to address Brazil’s river crisis? Since 2018, the Brazilian Rights of Nature (RoN) movement has secured legal rights for several rivers and water bodies across Brazil. The global RoN movement advocates for the recognition of non-human beings and parts of nature (rivers, forests and mountains) as legal persons. Based on an interdisciplinary approach that will unite historians, political economists, human geographers, legal scholars, and international relations scholars, the project will critically explore to what extent the RoN movement can confront the status quo view of rivers as commodities and establish a novel paradigm inspired by kinship practices. A kin-centric understanding sees rivers as kin-like persons and part of an ecological family intimately intertwined with our own health. This kin-centric understanding of rivers can inspire new river governance models to improve legal and political protections for rivers, their ecosystems and riverine communities in Brazil and worldwide, including the UK.

The project will analyse the RoN movement’s efforts in advocating for river rights; map kin-centric understandings of rivers among RoN movement members and riverine communities; explore historical riverkinship ideas to illustrate the loss of riverine communities’ river rights and identities over time; and develop a kin-centric rights framework to support activists and policymakers in implementing and enforcing river rights. To develop this framework, the project will combine the methods of participatory and historical cartography and focus on four emblematic case studies in four different Brazilian states where rivers and water bodies have been granted legal rights for the first time in Brazilian history.

Brazil’s large rivers and ecosystems, not least the Amazon River Basin, are fundamental in regulating the South American and global climate. But Brazil’s rivers are under threat. Devastating droughts and rivers with record-low water levels are the ‘new normal’. Many river basins are heavily polluted by toxic mining activities and industrial agriculture, which have resulted in devastating ecological disasters, destroying indigenous and riverine communities’ livelihoods, wrecking ecosystems and pushing many animal species closer to extinction.

A growing body of literature regards the modern understanding of rivers as commodities to be exploited for material gain as the root of the world’s river crisis. This dominant understanding of rivers emerged in the past few centuries in Europe. During the colonial era, this principle influenced river governance in Brazil and across the world, establishing the prevailing technocratic and economic understanding of rivers – and marginalising centuries-old kin-centric traditions of river rights. Over the past fifteen years, RoN movements across the world have actively challenged this dominant paradigm. To strengthen the environmental protection of rivers, these movements have embedded kinship ideas, based on indigenous and other riverine communities’ kin-centric relationship with rivers, in the politico-legal systems of contemporary societies.

In Brazil, similar legal and political activities are underway. Yet, there is a pressing need for critical and interdisciplinary in-depth research on the historical evolution, the current implementation and future potential of these activities in effectively promoting socio-environmental protections of rivers and riverine communities. With our external partners (the São Paulo-based NGO MAPAS and the global environmental activist network Guardians Worldwide), this project will develop specific policy guidance and online training materials for policymakers, lawyers, activists, indigenous and other community leaders on how to contest entrenched power relationships and enforce river rights.